Queen's University Belfast and Cranswick Country Foods (Ballymena)

To apply a novel mass spectrometry-based fingerprinting approach and point-of-control interpretation pipeline to produce models for a number of economically important pork carcass quality deviations to enable their early and cheap detection at the slaughter line.